Exploiting quantum transport through graphene nanoribbons for quantum application

Graphene nanoribbons (GNRs) are narrow strips of carbon atoms that exhibit unique electronic properties due to their nanoscale dimensions. These materials have garnered significant attention for their potential applications in quantum devices, such as transistors, sensors, and quantum computers. The fundamental knowledge gained from this PhD research will open new avenues for quantum research and potentially lead to breakthroughs in future quantum devices. This PhD research will focus on understanding the electronic properties of novel GNRs using density functional theory (DFT) and scattering theory approaches. The aim is to theoretically develop novel design strategies for GNR-based functional materials that can be used in future quantum devices for faster computing and more sensitive sensors. This project aligns very well with the EPSRC Quantum Technology research priorities and the UK government's mission to create a quantum-enabled economy by 2033.